COINS - Customer-Operational INformation System for railway stations

COINS, the Customer-Operational INformation System for railway stations. COINS is your future friendly departure board. Besides the usual departure information, it can provide you with regular updates on any current and future disruptions, specifically tailored to your specific journey. It will tell you why your train is delayed, how severe the delay is going to be and what should be solution. If you have to take a replacement bus, it will estimate how long the bus trip would be for you to get to your destination. It will try to always be on and bring you information from alternative sources even if some of its data servers are offline. It can even interact with you via a touch screen so that you can explore a whole lot more information. If you cannot see well, COINS can talk back to you or magnify the screen for you. COINS is accessible at waist level, so no matter who you are, COINS will always be within reach.

The COINS system arises from successful research undertaken at Liverpool John Moores University in several projects, notably a recent RSSB funded project Data Sandbox. These projects were for different applications, but we are excited to find out that their technologies could be used to bring a new life to COINS.

Working with partners from Merseyrail, Network Rail and Merseytravel, we at Liverpool John Moores University are very much looking forward to the day when COINS will see you for the first time at Liverpool South Parkway station, ready to bring you a new kind of experience at railway stations.